fragmentation and connectivity corridors from ecology and apply to the concept of urban sustainability

Aims to use the idea of fragmentation and connectivity corridors from ecology and apply to the concept of
urban sustainability (infrastructure, messaging, wellbeing), and urban resilience. This research aligns with the ESPRC
theme of Infrastructure and Urban Systems, and is interdisciplinary in nature, drawing on techniques and tools that are
typically associated with NERC and ESRC research